Ocobox: The Tool to Demystify Coding

We are building Ocobox (short for Our Code Box), the tool to demystify coding for GCSE and Alevel students by turning failure into a positive first attempt in learning!

Our AI Learning Assistant and Coding Expert uses Artificial Intelligence within their programming editor to provide learners with on-demand help and support, assistance with debugging and error messages, and providing hints and tips along the way.

Encouraging learning independence by giving students the confidence to ask question and allows teacher's more time to focus on deeper learning as learners make mistakes confidently and experiment with their code.